HaaS Lite - Heating as a Service Lite

A feasibility study on the opportunity offered by the smart meter rollout to provide data supporting the

financing of energy saving measures and exploring the concept of "Heating as a Service".